Using Artificial Intelligence to control the production of H2

This project will utilise machine learning techniques to develop the online, real-time control and operation of a sorption enhanced steam reforming process with the aim of
producing CO2-abated H2.
A new small continuous flow reactor will be constructed and utilised in this project, it will have the capability of continuous bed material replenishment.
A key outcome of this research will be a comparison of a tuned PID, model predictive control, and machine learning algorithms in the operation of the reactor, with the aim
of optimising and improving the reactors operation such that the process could become more economical, safer, and produce higher yields and purities of H2.